Flood Sim

Flood Sim is an innovative solution to evaluate the best solutions to reduce the impact of domestic and commercial properties from flooding. Current approaches to property level protection are hard to evaluate in real world settings, and if they do fail it is too late. Flood Sim removes this risk by allowing fully customised solutions to be tested in a simulator before investing in a given approach. The simulator fully evaluates costs and benefits of different options allowing property owners to specify the correct solution for their circumstances.